The first scalable denim replacement made from agricultural banana waste.

Fiiba is a UK fashion-textile SME, with core project-team of CEO Sarah Angold(MA in Textile Innovation, 2x global fashion founder), COO Varun Raheja (engineer/serial entrepreneur), and Elin Green(materials scientist).

Fiiba is addressing the global fashion industry's annual production of 1.2B tonnes of carbon emissions and anticipated shortage of sustainable textiles meeting new regulations. As legislation evolves, responsibility for the environmental cost of fashion is being shifted to brands using carbon-intensive materials(eg. EPR legislation). These brands need scalable, sustainable fabrics to comply with incoming regulations and rising consumer demand.

To solve this unmet need, Fiiba is developing the first scalable cotton replacement made from agricultural waste, specifically for indigo dyed denim. Brands can reduce their CO2 impact by switching to Fiiba's competitively priced textiles.

Fiiba's solution will create four new high-skilled R&D, seven management, and seven administrative UK jobs(London/Bedfordshire/Yorkshire) within five years, along with roles in female-led branding(through B-Corp We-Create-Change). The project will unlock creative opportunities for fashion designers/brands/retailers to exhibit novel, circular denim whilst reducing their carbon footprints dramatically, demonstrating the value in agricultural waste products/enabling green growth. Our solution will inspire a new wave of research into agricultural waste streams for the fashion industry.